Discipline Hopping into Healthcare

Healthcare IT (HIT) is recognised internationally as a vexing problem: computers ought to help hospitals and healthcare, yet healthcare is complex and computerisation to date has been disappointing, with even large national projects having poor or mixed results. Patient-centred healthcare and patient safety are obvious goals, but these high-level goals are very hard to translate into evidence-based requirements for system specification. The recent Berwick Report (August 2013), which may transform the NHS, does not mention computers or IT at all. At the same time pure technological imperatives like WiFi, the Cloud, tablet computers, mobile apps, social media, and so on drive piece-meal innovation.

The lack of technical integration, the race to keep up (e.g., to computerise existing patient records), the difficulty of applying international standards, the problems of regulation, to say nothing of the tiny scientific literature, all highlight the dire lack of evidence-based, informed thinking, particularly from the computer science perspective.

Harold Thimbleby is a leading researcher starting to cross the boundaries between computer science and healthcare, with a particular interest in human-computer interaction and patient safety. With a strong background in computer science, this Discipline Hopping Award would support his immersion in leading international healthcare environments.

Unlike a simple sabbatical, the EPSRC Discipline Hopping scheme permits a level of resourcing to leverage significant activities, including leading national and international collaborations, as well as running proactive workshops to enhance impact - hence drawing others into the benefits of the planned programme of activities.

The main host institutions are: John Hopkins University Hospital (USA), the Royal College of Physicians (London) - in particular the Future Hospital Commission and Health Information Unit - and the Abertawe Bro Morgannwg University Health Board, a large UK NHS organisation with 0.5M patients.*

Additionally, visits to leading international experts at the University of Pennsylvania and the University of Kentucky are planned (they are conveniently close to John Hopkins University Hospital). Since healthcare is notoriously complex, care has been taken not to embed into just one example, but to learn across a variety of contexts.

Thimbleby's work has already been recognised by the award of honorary fellowships at the Royal College of Physicians and the Royal College of Physicians Edinburgh, but he lacks depth in clinical experience and understanding. The aim, then, of this Discipline Hopping Award is to embed into leading healthcare environments, and to build lasting working relationships with clinicians both worldwide and in the local NHS Health Board.

--------

* Note: The ABMU Health Board is responsible for delivering all healthcare services within the large geographical area around Swansea, with broader responsibilities than in the system familiar in England. It has 4 acute hospitals; community hospitals, health centres, clinics, primary care resource centres, forensic mental health services, learning disability services, and services delivered to patients' homes. It has over 300 GP, 275 dentist, 125 community pharmacy and 60 optometry premises. See http://www.wales.nhs.uk/nhswalesaboutus/structure

Potential impact
In the long run, Thimbleby's research programme (of which this Discipline Hop is a major step) is motivated by improving patient outcomes and patient safety through improved ICT systems. Improving ICT in healthcare requires a deep understanding of the complexities of healthcare, hence the Discipline Hop. The Discipline Hop is seen as part of a larger ambitious research programme, providing authoritative knowledge and experience that will lead to rigorous and well-informed research with significant impacts in healthcare.

The key impact is of course the Discipline Hop itself, learning new skills and understanding from proactive and diverse engagement with healthcare; and in turn, using the collaborations and connections supported by the EPSRC Hop programme to forge long-lasting relationships, leading to research, insights, and innovation, as well as a unique understanding of how to achieve change - actual impact from the research.

The Discipline Hop includes workshops to broaden the impact beyond just specifically planned 1:1 connections.

National Importance

Healthcare, and modern healthcare appropriately integrated with and supported by ICT, is a national priority, and in fact is a recognised international challenge.

Work in this area is of recognised national importance, and will help contribute to future UK economic success by combinations of:

1. Enabling new and more effective, safer product design.

2. By helping the NHS save costs and improve patient safety.

3. By contributing to research disciplines such as HCI, which historically has had limited direct contact with healthcare (particularly in hospitals) due to ethical and time considerations.

4. By increasing reach. The problems of the NHS are almost overwhelming and complicated (e.g., because of political and funding agendas), so an important part of this Discipline Hop is engagement with international healthcare (represented here by the USA).

5. By working closely with the Royal College of Physicians (RCP), to obtain a high-level strategic view of the activities, and their context within the political structures of the NHS - both up (to the Government Department of Health) and down (to the computerisation of individual trusts and hospitals, etc).

6. Working closely with the RCP Future Hospital Commission, in particular by critiquing and expanding its view with contributions grounded in leading Computer Science. Since ICT is going to be a major part of any future hospitals, this authoritative and 'hands on' contribution will be nationally important. The close face-to-face dialogue to achieve this, as the Discipline Hop allows (rather than the usual textual submission) will significantly enhance its value, both to the RCP and to the PI.

7. The Discipline Hop will considerably strengthen the unique world-leading research activity (including areas of niche capability) that fits with and complements other UK research already funded in the area and related areas, including our EPSRC Programme Grant (CHI+MED - http://www.chi-med.ac.uk - EP/G059063/1) and the ongoing EPSRC Multidisciplinary Assessment of Technology Centre for Healthcare (Match - http://www.match.ac.uk - EP/F063822/1), etc.

6. Professionally facilitated workshops are included in this Discipline Hop to help build up the UK Health IT community; i.e., to ensure this proposal's impact is broader than to just the personal benefits of the Discipline Hop for the PI, facilitating cross-disciplinary and academic/healthcare/NHS interaction much more broadly.